London Health Bridge: Growth

Building on the success of the original London Health Bridge, which established the world’s leading medical drone service by delivering 1,000 samples a month, the project is now entering an ambitious new phase. The London Health Bridge: Growth project will scale these operations toward 50,000 samples per month, creating the UK’s first multi-site drone network for the NHS.

This expansion is vital because the NHS is under more pressure than ever; providers like Synlab process nearly 96,000 tests every single day, and 95% of all patient care depends on getting those lab results back quickly. Whether it is testing a child’s bone marrow to confirm a leukemia diagnosis or checking emergency samples to rule out cancer, every minute counts. Currently, these samples often rely on road couriers stuck in London traffic, but by moving deliveries to the air, the NHS can bypass gridlock and ensure life-saving results reach doctors and patients faster.

To make this possible, the project is introducing two major breakthroughs. First, it is laying the technical groundwork for a single pilot to safely oversee multiple drones at once, a "fleet" approach that makes the service much more efficient and cost-effective as it grows. Second, the drones will provide two-way service, flying back and forth between sites like Guy’s Hospital, St Thomas’ Hospital, King’s College Hospital, and Synlab’s Blackfriars hub to respond to urgent clinical needs in real-time. This isn't just about speed; it's also about sustainability and value. By replacing urgent petrol-powered vans with zero-emission drones, the project aims to reduce costs by an average of 28% while cutting carbon emissions and reducing road congestion in some of London’s busiest areas.

Led by healthcare logistics pioneer Apian, in partnership with Matternet and NATS, the project is fully integrated with existing hospital systems and regulated by the Civil Aviation Authority (CAA). Every flight takes place in specifically authorized airspace, using a new, high-capacity delivery container designed specifically for the NHS. By building this digital and aerial "highway," the partnership is creating a blueprint for a faster, greener, and more resilient NHS across the entire UK, ensuring the health service is fit for the future.